Development and Processing of Vanadium Alloys for Nuclear Fusion

Recent work on the use of additive manufacturing (AM) and powder hot isostatic pressing (HIPping) for the processing of refractory metals and alloys at the Advanced Materials & Processing Laboratory (AMPLab) at the University of Birmingham UoB has highlighted its great potential in achieving fully dense structures with excellent mechanical behaviour. In this project, AM and HIPping of Vanadium alloys will be explored due to their excellent properties that make them attractive for structural applications in the nuclear fusion sector. The project will explore the impact of the AM and HIPping parameters on the mechanical and physical behaviour of processed Vanadium alloys. Demonstrators will be produced to assess the potential of the technology for the fabrication of relatively complex structures using different canister manufacturing approaches